The Manila Galleon and the impact of long-distance trade: a Comparative Approach

My project is an explicit attempt to link the research on the Manila Galleon trade with broader historical questions by comparatively analysing two parallel trade routes that emerged during the Early Modern period and that helped to - arguably - kickstart an era of soft globalization. The purpose of this research is therefore to establish the necessary connections between the organization involved in the Galleon trade between Manila and Acapulco, and its simultaneous counterparts, the EIC and the VOC, so as to throw some light on the broader debates on how institutions, business organizational strategies, and long-distance trade affected economic growth in Europe.